Britain inside or outside of Europe during the Mesolithic-Neolithic Transition: a Lithics perspective

This project will investigate new claims for Continental connections in the fifth
millennium BC and based on these results explore the nature of changes that
define the start of the Neolithic at c4000BC. This will provide a new regional,
long-term perspective on social dynamics over the British Mesolithic-Neolithic
Transition that moves away from overgeneralised models. It will do this by
examining southern British Mesolithic and Neolithic lithic assemblages from
sites dated with unparalleled precision. These will be compared to continental
assemblages using novel statistical techniques to gain a nuanced understanding
of the varied timings and tempos of the British Transition.